Hubs for Circularity European Community of Practice (H4C ECoP)

Hubs for Circularity (H4C) are to be the European lighthouses of resource efficiency: through implementing best practice in industrial and urban symbiosis (I-US), the H4C are intended to achieve a step change in circular utilisation of resources and GHG emission reductions within given geographic areas. The European Community of Practice (ECoP) builds on and brings together ongoing work and expertise on H4C and I-US, initially supporting the H4C demonstrations funded under Horizon Europe. This project will develop both the ECoP network of stakeholders (commencing with funded H4C demo projects) together with an information and knowledge platform to enable stakeholders to take action. By creating awareness and fostering knowledge sharing between regions/cities and their industries, the H4C Platform will provide the tools and the evidence base for the approach to be adopted widely across Europe. A sustainable business model for deployment of the toolkit and services developed under the project will ensure the H4C ECoP is maintained well into the future. This consortium led by ISQ not only includes world leaders in the field (experienced in delivery, training, stakeholder engagement, models and methodologies) but also has the specific committed support and participation of many of the European bodies (those representing regions, cities, industry, educational institutions etc) that are needed to both disseminate the project outcomes and initiate implementation. Working closely with its sister consortium H4C-Europe, the H4C ECoP consortium is confident of delivering an ECoP and H4C platform that will achieve the target of greater circularity and carbon neutrality through profitable actions that also benefit communities/civil society.